Large Wind Farm Aerodynamics

Aerodynamic interactions between wind turbines through their wakes, and between farms of turbines and the wind resource, play an important role in the performance of large wind farms. Field measurements indicate that wind farm power can reduce by up to 10-20%, with the magnitude varying due to factors including inter-turbine spacing and the operating conditions. An important phenomenon that underpins these aerodynamic interactions is the role of flow unsteadiness and turbulence in wake development and evolution. This project will use high-fidelity computational fluid dynamics simulations to investigate how wind turbine performance and blade loading varies in response to turbulent inflows due to, for example, upstream turbine wakes or am-bient turbulence, and the consequences for subsequent wake development. This will be used to inform wind turbine layouts and operating strategies that help to mitigate negative aerodynamic interactions between tur-bines and that could help to boost wind farm density.